Tribosonics Ltd. - Novel Embedded Ultrasonic Sensor Development

Tribosonics is a small company with a team of 7 Employees based in Sheffield, U.K. Their
expertise lies in the development of software backed devices which use Ultrasonic
technologies for a series of measurements.
This project will aim to develop a concept for a novel, embeddable Ultrasonic sensor suite
which can be manufactured at extremely low cost. The object is to produce a sensor orientated
algorithm based measurement system which will be permanently adhered to high value assets,
enabling continuous monitoring and anomaly recognition superseding the market standard
process of manual tedious and high cost inspection. This will result in safe continuous
monitoring of hazardous working environments and reduction in the risk of catastrophic
failures in industries such as oil & gas, nuclear, marine and renewables. It will have the ability
to be mass produced through an automated process, where sensors today are handmade due to
the delicacy of the internal components. The system will be adaptable enough that it can be
retrofitted easily and permanently to numerous applications and will have an operational
lifespan of over 3 years. The sensor will be capable to operate continually in environments
>260°C;an ability that is unheard of in the industry. The design of the product will also
enable eligibility for ATEX certification on commencement to market allowing acceleration
beyond other equipment suppliers as no Ultrasonic sensors in the market can currently work
in explosive atmospheres.